Future Engineering System

Future Engineering System brings together SME CFMS, aerospace prime Rolls Royce, leading global engineering and technology services company Siemens, systems integrator Sysemia and digital quality specialist eQ-Technologic with academic specialists from the Sheffield Advanced Computing Research Centre and Leeds University Socio-Technical Centre. The consortium will develop and demonstrate a prototype Future Engineering System (FES) infrastructure to fully integrate engineering data sources within the process lifecycle management (PLM) tool chain. Within the FES, we will demonstrate the integration of raw data from CFD and FEA analyses via JT Open to Siemens PLM, with uncertainty quantification and management (UQ&M) functions and automated agent-based quality control. This will be exercised against real industrial use cases from Rolls Royce and demonstrated within a prototype system at CFMS. Dissemination to the wider community – including the aerospace, civil, automotive and renewable energy sectors – will be via a programme of open events.